Staffordshire University and ATP Industries Group Limited

To establish an holistic test development environment enabling design engineers to create and end users to execute test procedures on leading-edge automotive powertrain management systems for remanufacture.